Electronic Conditioning To Improve WasteWater Treatment & Reduce Costs

Companies operating effluent treatment plant are under unrelenting pressure to reduce their carbon footprint, improve sustainability and increase profitability. An opportunity now exists to achieve this cost-effectively by adopting modern treatment methods using electronically induced frequencies to treat effluent streams. Although already proven in practice this unique method of conditioning fluids needs to be accepted at last by the scientific community by using independent experts to both prove and assist in improving its efficacy under real-world conditions.